Digital value chains in smart urban environments

What is RAPTOR?

Building on Living PlanIT’s Urban Operating System (UOS ) and supported by Cisco and Infusion, the project will develop an open digital platform, supporting the development and integration of applications for the built environment.It will enable the development of a digital ecosystem for services, drawing on and augmenting 'smart urban environment' solutions. It will provide connectivity, interoperability and access to and secure manipulation of data and facilitate the robust provision of billing and support services.It will establish prototype commercial offerings in exemplar market sectors: retail & transportation, in turn developing models for revenue disbursement and the demonstration for roll-out across other sectors. A wider project user group, including SMEs, developers of smart cities/buildings, energy and care digital services, will be established rapidly to expand beyond the exemplars and encourage cross-sector value chain service development.

Why do we need RAPTOR?

There is currently no value chain, market place, development environment or application platform that links supply with demand. The RAPTOR project will address this challenge by providing both a shared technical development environment and application platform on which innovation can be unleashed. The partnership will be outward focused, allowing new SMEs to develop & deploy retail and transport applications using the platform.
A key challenge facing SMEs is characterised by the barriers to open innovation and collaboration with large scale players infrastructure owners and local government. The RAPTOR project addresses this challenge by bringing together representatives of two innovation ecosystems, in the context of a physical enterprise centre on the Greenwich Peninsular.

What is the UOS?

UOS software has two main functions: Firstly, it allows a router to replace traditional building controllers, which are normally single-purpose devices. A wide range of sensors and actuators, supplied by Living PlanIT and its partners, communicate over IPv6 and allow a complete picture of building state, usage, and operations to be continually maintained, allowing constant optimization of energy, resources, environment, and occupant support and convenience systems. Secondly, The UOS provides near-real-time communication of events across an entire city and beyond, via a rich set of cloud bases application services, which support 'PlaceApps': applications that are context-sensitive - including location - and can be experienced via a wide range of devices. (PlaceApps can be thought of as the urban environment equivalent of an iPhone app.)RAPTOR focuses on creating a platform for the development of Apps in two key sectors: transportation and retail